The contribution of extracellular matrix glycosaminoglycans to the immunosuppressive myeloid environment of glioblastoma

Context
Glioblastoma is the most common and aggressive brain cancer in adults. Despite decades of research even the best treatments currently available provide limited benefits to patients with this disease. New treatments that help the body’s immune system fight cancer (‘immunotherapy’) have worked well in other cancers, but unfortunately not in glioblastoma. It is thought that a key reason for glioblastoma’s resistance to immunotherapy is that the tumour generates an environment that suppresses cytotoxic (cancer-killing) immune responses. This prevents immune cells from attacking cancer cells, making immunotherapy ineffective. Research suggests two immune cell types, myeloid-derived suppressor cells (MDSC) and tumour-associated macrophages (TAM), are recruited by glioblastoma to suppress anti-cancer immunity. Understanding how this is controlled should allow us to devise new treatments.
The tumour environment is surrounded by a complex molecular scaffold called the extracellular matrix (ECM), which is a major component of glioblastoma [1]. ECM influences immunity, interfering with normal immune responses and promoting resistance to treatment [2]. My project investigates the relationship between glioblastoma ECM and suppressive MDSC and TAM to find new potential treatment targets.
Challenge the project addresses
MDSC/TAM and ECM are thought to support tumour growth. However, the impact of ECM on TAM/MDSC and the way ECM and immune cells shape glioblastoma’s tumour environment are not fully understood. Furthermore, whether ECM and TAM/MDSC can be targeted to help patients with glioblastoma remains unclear. I believe that understanding the role of ECM and TAM/MDSC in brain tumours could pave the way for new treatments for glioblastoma.
Aims and objectives
This project aims to define the effect of ECM on TAM and MDSC in glioblastoma by addressing the following objectives:

Determine the relationship between ECM, TAM/MDSC, and survival.
Identify mechanisms by which glioblastoma ECM influences immune cells.
Test if altering the tumour’s ECM can restore cancer-fighting immune responses.

A key feature of my work is exclusive use of glioblastoma patients’ cells in experiments to confirm if specific ECM patterns drive the emergence of immunosuppressive MDSC/TAM.
Methods
Aim 1: The molecular structure and composition of glioblastoma ECM will be determined by taking high-resolution pictures of tumour specimens with an innovative technology called 3D-OrbiSIMS. These same specimens will next be stained to determine the location of subsets of immune cells. These two sets of data will be brought together to understand how the pattern of ECM molecules relates to immune cells in the tumour.
Aim 2: Glioblastoma cells obtained during surgery or ECM produced by these cells will be cultured in the laboratory with healthy immune cells. This will allow us to better understand aspects of glioblastoma and ECM that drive normal immune cells to become MDSC/TAM.
Aim 3: The ECM pattern of glioblastoma cells will be changed with specific drugs before adding immune cells. Drugs will be selected to reflect changes in ECM identified in previous experiments.
Potential applications/benefits
Data obtained from this project will help identify ways in which ECM and TAM/MDSC can be targeted to boost anti-tumour immune responses, which may lead to new treatments for patients with glioblastoma.

Wei https://doi.org/10.1186/s12885-024-12751-3
Popova https://doi.org/10.3390/cancers14010238